Multi-Camera Markerless Facial Mocap and Dialogue Recording for Interactive Media

Dream Harvest strives to improve storytelling, enhance the emotional impact of dialogue, and increase immersion in interactive media. We aim to provide cost-effective character dialogue production and high-fidelity facial motion capture services to studios that may have previously felt priced out of these services.